Queen's University Belfast And Cirdan Imaging Limited

To develop techniques in differentiating normal from abnormal cells by their surface properties for the early detection of cancer cells using advanced automated systems.